Integrated Nanoelectrode Sensor Systems

This project seeks to address the cost effective and reproducible manufacture of high performance electrochemical sensor devices. NanoFlex have brought to market the first commercial nanoelectrode for academic and blue-chip researchers. Through this project NanoFlex seek to develop their current nanoelectrode technology up the value chain, integrating it into high-value sensor system solutions, for health-care diagnostics, environmental monitoring, nuclear decommissioning and energy storage. An integrated sensor system will offer a enhancements in performance characteristics and hence enable electrochemical applications solutions that are not currently addressable using existing electrodes or sensor systems. Our approach to sensor systems is innovative in that it offers a relatively simple and highly scalable method of manufacture utilising established thin film techniques in a radical and efficient manner. Our enabling technology is patent protected. TSB investment in this project will ensure that this innovative technology and approach to manufacture continues to be developed within the UK to maximise its value and enable it to provide high value manufacturing opportunities.